Accelerated Voice

Fraud and market abuse (insider dealing and market manipulation), have a negative effect on
all parts of the economy and are a significant problem in the financial services sector. In order
to address market abuse, the Financial Services Authority (the financial regulator in the UK)
has introduced regulations requiring financial firms to store all data from communications
such as emails, Instant Messaging, texts and recordings of phone calls, for a minimum of 6
months. In order to process and analyse this data to identify fraud and market abuse,
compliance & monitoring platform tools are used; however, existing tools are limited in their
ability to handle and analyse voice data from phone calls effectively.
The main methodologies currently used to handle and analyse voice data (Speech recognition
and Voice Data Mining software) are not capable of identifying separate speakers or grouping
voice data to similar unknown speakers; the sentiment/emotional content of the voice remains
undetected or lost; and responses to regulatory requests can take up to 3 days, delaying
investigations into financial fraud and market abuse.
To address these limitations and to take advantage of a market estimated at $2.8bn, CHASE
ITS Limited, seek to develop a pre-production prototype of an advanced platform
“Accelerated Voice” (AV), a next generation compliance tool for the financial market to
efficiently and accurately process voice data associated fraud and market abuse. AV
encompasses a number of challenging technical innovations involving the development of
multiple advanced functionalities which aim to detect emotion, separate speakers on phone
calls and collate unknown callers, and increase processing capabilities. This project is both
market and customer driven and if successful will offer a unique solution to the market place,
benefitting the financial service sector, through more efficient and transparent compliance
monitoring and an overall reduction in fraud and market abuse